ContactAI: Feasibility Study for Transforming Contact Sport Fan Experiences with Sport Generative AI solutions

In today's digital era, sports entertainment is shifting, pushing established broadcasters to quickly adapt. Conventional viewership on broadcast and cable TV has dipped, while social media platforms like YouTube and Netflix are soaring. Sports broadcasters need new immersive technology to bridge the gap and attract new as well as younger viewers. Our prototype solution applies pose and force estimation algorithms to live feeds to extract performance data to create both an AI-powered immersive 3D environment and interactive simulations to augment punditry by rugby commentators. Seizing the opportunity to disrupt traditional broadcasting, we aim to revolutionise sports viewing.

Our project will focus on market research and a feasibility study facilitated by focus groups with rugby coaches, commentators, and TV/media platform technicians to elicit feedback and insights on our prototype to influence our solution design for market fit and broader adoption. The interactive feedback from our key stakeholders will accelerate the development of our solution. Ultimately, our solution envisions a transformative leap for broadcasters and media platforms, integrating creativity and interactivity into the sports-watching experience, setting a new standard in the competitive sports arena. It's not just about watching; it's about immersing fans in a captivating and interactive sports experience.